The 'ABC' project. Airports and Behavioural Change: towards environmental surface access travel

The rise in demand for air travel and strategic expansion of hinterland activity at airports, to maximise consumer demand and throughput, has far-reaching impacts. Whilst delivering economic and social benefits, there are also negative repercussions in terms of resource use, global environmental damage and impact upon quality of life in the locality. This project responds to an identified research gap into energy efficiency of airport operations and is an outcome of the Airport Operations IDEAS sandpit. It employs methodological expertise and research subject knowledge from Loughborough University, Cranfield University and University of Leeds to provide outputs directly relevant to the aviation industry and policy-makers. Adopting a multidisciplinary research approach, this project extends beyond the airport boundaries, and considers the surface transport implications, driven by access demands for the terminal and surrounding facilities. Whilst focussed on passenger decisions and access mode choices, it also examines the impact of employees, service providers and other logistical activities particularly for the airports but also surrounding enterprises. Overall the purpose of this research is to find proactive solutions to the challenge of encouraging better environmental behaviour of individuals to and from airports, in a bid to reduce the carbon intensive nature of the whole system. It will examine the generated travel of both an international and regional airport and explore how technology and innovative systems can influence individual and segment travel behaviour. Initially, a state-of-the-art review will examine airport surface access issues, formed of: a literature review, user group profiling; determining the carbon footprint of airports and generated traffic; and key stakeholder engagement, including a Delphi study to initiate scenario development. Secondly a technology evaluation will consider the application and potential of innovations to reduce airport access route travel demand. Thirdly, the receptiveness for individuals to select existing and future options for energy efficient travel will be explored using revealed and stated preference data; advanced discrete choice models will be determine individual and segment willingness to pay for realistic technology advances. Finally, the carbon reduction potential of interventions will be assessed, to provide a basis for effective investment, and propose policy recommendations for a more efficient airport system.